SpheriSome® Hb

Blood substitutes are of immense importance in circumstances where immediate blood supply is required but cannot be supplied through traditional blood transfusion (e.g. in trauma units, haemophilia, cases where blood can be contaminated by disease, during transplant surgery, or on the battlefield). This project will explore the technical feasibility of developing SpheriSome® Hb – an artificial haemoglobin-based oxygen carrier.